PhD Chemistry

The interesting physical and chemical properties of solid material typically arise from variations.
in their long-range order or periodicity. This disorder is difficult to characterise using the
diffraction techniques that are typically employed which provide information on the average.
structure. NMR spectroscopy provides an ideal approach for the study of these materials owing.
to its sensitivity to the local structure. We will employ multinuclear, multidimensional NMR.
spectroscopy to help elucidate disorder in inorganic materials, including ceramics, minerals,
porous solids and energy.